Conflict, Intimacy, and Military Wives: A Lively Geopolitics

In the aftermath of a period of deployment that has span across nearly two decades, the recovery of veterans and serving members of the armed forces has become a central concern for the British state. A 2018 Government report indicated that as many as 10% of British veterans could suffer from mental health conditions, with deployment and combat exposure being recognized triggers (House of Commons Defence Committee 2018). Clinical services have been developed alongside non-clinical services and support for veterans, with the aim of helping ex-servicemen and women to properly reintegrate into society, and in recent years participatory theatre has been increasingly mobilised as a way of helping veterans to 'recover' from trauma and injury. Beyond simply mechanisms of recovery, these kinds of military performance projects have, like other cultural forms, become a popular form of communicating war stories to a receptive public audience. One only has to look to the success of military theatre projects such as the Royal British Legion's The Two Worlds of Charlie F, which won the prestigious Amnesty International Award for Freedom of Expression, and Lola Arias' Minefield which continues to tour across the world in its third year, to see that there is a great deal of public interest in the lived experiences of war and conflict.

Creative and theatrical approaches to exploring these lived experiences have a great deal of potential for helping the public think critically about the diverse effects of war on communities and individuals. And yet, what we continue to see in these projects and performances is a privileging of masculine heroic soldier narratives and images of spatially 'far away' wars. In these narratives, the lived experiences of military partners and families are rarely given a platform, let alone centered, meaning that the domestic and intimate sites in which conflict can play out are absent from the conversation. This sidelining of military wives is further reflected in the 'lip-service' paid to military families in the rhetoric of the Armed Forces Covenant, despite long standing recognition that families play an integral role in upholding military practices and values.

In a departure from these masculinized narratives regarding the nature and sites of war, this research will explore 'conflict' from the perspective of military wives, as something which plays out not only in far-away battle sites but also in intimate domestic spaces and personal relationships. It will use theatre techniques from Theatre of the Oppressed, forum theatre, and Rainbow of Desires, which focus on mobilising drama to explore conflict and resolution, to help us think differently about what the real lived impacts of conflict and deployment are for military families. Research has shown that creative performance groups and projects have great value for empowering and giving a voice to military wives and female veterans. The proposed project will extend this research, and explore how participatory community theatre can not only empower military spouses, but also change how we approach 'conflict' in political geography.

The research questions for this project are as follows:

1) How can theatre help to centre the agency and significance of military wives in the study of the lived impacts of armed conflict?
2) How might creative research with military wives help us to understand 'conflict' as a fluid complex of violence that permeates intimate and domestic spaces?
3) What can forum theatre-as-method do that other methods cannot in critical military studies?

The long term ambitions of the project are to help shape public debate on the spaces and consequences of 'war' through the theatre performance and Q&A, and to help shape MoD provision of support for military families.

Potential impact
A commitment to collaborative engagement with stakeholders is at the very heart of this project. The first long term ambition of this research is to help shape MoD provision of support for military families. The forum theatre component of the workshops with military wives will focus in part on what more could be done to help support military families during and following periods of deployment. Forum theatre is particularly well placed as a method for doing this (see Boal 1979). These suggestions, along with wider findings from the project, will form the basis of two reports on 'The Lived Impacts of War on Military Partners' and 'Recovery through Creative Practice: The Case of Military Families', to be disseminated to the Ministry of Defence and NATO 's Committee on Gender Perspectives (see Pathways to Impact). The key findings from this research will also be disseminated to the MoD at the knowledge exchange event for stakeholders, for which the PI will invite MoD Armed Forces Covenant Team delegates alongside delegates from Tyneside based military charities such as Forward Assist and Newcastle Women's Aid. Delegates from the MoD will also be invited to the final theatre performance (see Pathways to Impact). As such, while this research will be locally based, the outputs of the project will have impacts for military partners across the UK by helping to influence the MoD and military covenant in the support services they provide for military families.

A second ambition of this project is to influence military charities in their work to provide support for military personnel, families, and spouses. Much of the work to support military families is done by local and national charities such as Forward Assist and SSAFA, and so they will be key stakeholders in this project. Delegates from military charities will attend the knowledge exchange event (see Pathways to Impact), and the key reports will also be disseminated online to these charities. Charities such as Forward Assist and the Military Wives Choir Foundation, both of whom the PI already has established relationships with, will be involved in the project from the outset, and will be mobilized in recruitment as well as through the stakeholder consultations at the beginning and end of the project (see Pathways to Impact).

A third ambition of the project is to raise awareness among womens' charities such as Women's Aid of the impacts of armed conflict and deployment on military spouses. Newcastle Women's Aid, with whom project partners Workie Ticket Theatre Company have an established working relationship, will be involved in the project from the outset, helping with recruitment and providing necessary support for any participants who require it. The key reports will be available via the Women's Aid and Victims First organisation websites, in order to build momentum around the project and ensure the report outputs reach the MoD and other policy makers.

Finally, the project will raise awareness and generate debate within military communities and the wider general public regarding the impacts of armed conflict on military families and spouses. In a departure from the dominant masculine narratives around war and conflict that we see in the Royal British Legion's The Two Worlds of Charlie F, for example, the theatre production at the heart of this project will centre the lived experiences of military wives, and provide a platform for them to tell their own stories. The theatre performance will be followed by a Q&A which will also prompt wider public engagement with the play's themes. The play will be advertised to the public using posters on public transport and leaflets, and so the audience is expected to be diverse, including civilians, researchers, members of the military community, and invited delegates from the MoD. The impact that the performance has on them will be captured after the performance using paper feedback forms and online surveys.